Electron impact vibrational excitation of molecules

This project will develop a new computational / theoretical procedure for computing electron impact vibrational excitation cross sections for a range of molecules. The code will be distributed as part of the UKRMol/UKRMol+ program suite and tested on key molecules.